Experimental Particle Physics and Data Analysis on Neutrino Experiment

Mr Adam Lister will be working with data from short- and/or long-baseline neutrino experiments in order to improve our understanding of neutrino properties. He may search for beyond-Standard-Model (BSM) phenomena such as sterile neutrinos and the neutrino magnetic moment, or measure neutrino interaction cross sections. Ratios of various types of neutrino cross sections also could lead to observation of BSM physics.